Cneasú Fileata: An Scribhneoireacht mar Theiripe i bhFiliocht Chomhaimseartha na Gaeilge [Poetic Healing: Writing as Therapy in Contemporary Irish Lan

Cneasú Fileata: An Scribhneoireacht mar Theiripe i bhFiliocht Chomhaimseartha na Gaeilge [Poetic Healing: Writing as Therapy in Contemporary Irish Language Poetry]